Queen's University of Belfast and C P Cases Limited

To facilitate digitally enabled business transformation in a variable product manufacturing SME, by integrating, exploiting and embedding a range of Industry 4.0 technologies, whilst amalgamating legacy systems.